University of Sheffield and Photocentric Limited

To develop metal additive manufacturing process, using LCD driven 3D printers, its thermal process and optimisation of the metal loaded photopolymer resin slurry as a feedstock.